Design of new tools for closed loop manufacturing

A recent study by Mckinsey, entitled “Resource Revolution", identified that security of supply and cost of materials pose a major threat to the manufacturing industry. 36% of the world’s raw materials are wasted as a result of inefficiencies and far too many resources end up in landfill. Population growth and rising prosperity in the developing world will make these issues more acute.
Re-thinking and re-engineering the product manufacturing industry around circular economy principles can help address these problems and reduce waste and pollution. We are designing new product services and tools in collaboration with selected manufacturing businesses that will help them transition towards a closed loop approach to manufacturing. Lessons learned will be shared with industry at large and design and business colleges.